Verification of AI-based Perception Systems

The main aim of this project is to advance research in Neural Network Verification. Neural Networks are increasingly being used in applications that are safety-critical such as in autonomous driving or in airplane control systems. Preventing undesired or unforeseen behaviours of a neural network is essential in these domains. It follows that formal verification of such systems should be carried out before their deployment. Algorithms for obtaining such certificates have been proposed in the literature; they are based on techniques such as Satisfiability Modulo Theories, Mixed Integer Linear Programming or Interval Propagation. Most of these verifiers perform certification using a relaxed version of the neural network which speeds up computations but also introduces inaccuracies, potentially preventing certification of certain properties. Semidefinite Programming (SDP)-based approaches can circumvent these problems by jointly reasoning over multiple neurons, thereby tightening the corresponding relaxations. However, Semidefinite Programming problems are comparatively expensive to solve in terms of time and memory requirements.

The key research questions investigated in this PhD are whether a) the tightness and b) the scalability of these methods can be improved. Some work has already been carried out in this area, but further improvements are needed to be able to certify the ever-growing state-of-the-art networks. Promising research directions to be pursued include Lagrangian Optimisation, decomposition approaches, iterative Branch-and-Bound algorithms potentially achieving completeness of a verifier and heuristics improving existing verification algorithms by adding reasoning at certain points in the decision-making process.

To achieve these objectives, I will extend my knowledge in the areas of SDP, Lagrangian Optimisation and Chordal Sparsity since a combination of these techniques seems to be promising for advancing the current state of SDP-based verification. Especially decomposition based on chordal sparsity has significantly reduced the memory requirements of the existing approaches and combining this decomposed problem formulation with other techniques is likely to further reduce the required computational efforts.

The expected novel contributions are verification algorithms that outperform the existing SDP approaches in terms of either accuracy of scalability and can verify larger networks and more properties. These might be integrated in existing toolkits in order to provide easy-to-use verification methods for end users, therefore simplifying the consideration of a Neural Network's safety before its use.

This PhD is relevant to the following EPSRC research areas: a) Artificial intelligence technologies, b) Operational research, c) Verification and correctness